Identifying the key players in physiological and path-physiological phosphoinositide metabolism

Technical abstract
We have an existing project involving collaboration with AstraZeneca studying the mechanisms and of isoform and onco-mutant specific class IA PI3Ks. This study is built upon use of mass spec-based measurement of PIP3 in MCF10a cells and use of RNAi and chemical PI3K inhibitors to perturb the pathway.

We propose to build this PhD project upon the above base and to use RNAi and emerging inhibitors in combination with recent advances in lipidomics techniques in our lab to resolve and quantify PIP2 isomers (PIs (4,5), (3,4) and (3,5) P2) in addition to PIP3. These techniques will also allow us to measure all the distinct molecular species of PI(4,5)P2 and PIP3 at the same time.

We would target the individual PIPkinases and PI(4,5)P2 phosphatases expressed in MCF10a cells (we have sequenced the transcriptome of MCF10a cells using an Illumina platform and have an exact list of those expressed) and measure the effect on global PI(4,5)P2 levels, PLC-generated DAG and IP3 production and PIP3 accumulation in control and agonist-stimulated cells (EGF-an exemplar of RTK signalling- and LPA- GPCR).